Ultra-low power and ultra-fast non-volatile memories by coupling superconductors with magnets

The ambition of superconducting spintronics is to develop an ultra-low power non-volatile memory by integrating magnetic and superconducting elements. Recent discoveries have shown new routes for superconductivity and magnetism to co-operate, enabling new device concepts based on the interplay between spin, charge and superconducting phase coherence.
This PhD focusses on the writing of the magnetic state, thus the bit, by superconductivity-driven torques. We want to demonstrate by using time-resolved methods that the impulsive perturbation of the superconductor results in impulsive magnetic torques on a proximity magnet.
We will investigate whether these torques can be used to drive or assist the switching of the magnetisation and assess the improvement in energy cost in comparison to other switching schemes used in commercial magnetic RAMs